Resilient Waters, Resilient Farms: A Collaborative Framework for Climate Resilience in the Aqualate Mere Catchment

Farmers across the Aqualate Mere catchment are joining forces to tackle the challenges of climate change by through a data-led approach to improving water management and resilience. This pioneering collaboration brings together hydrological expertise with farming businesses from arable, horticulture, fresh produce and livestock sectors.

The project will:

* **Map water resources at catchment scale** using farmer knowledge, existing data, and advanced modelling tools.
* **Identify opportunities for innovative and nature-based solutions** such as smart water storage, wetlands, buffer strips, and leaky dams.
* **Develop a practical decision-support framework** to help farmers and land managers prioritise actions that strengthen resilience.

The outcomes---including a shared methodology, climate resilience framework, and technical report---will be made available to inspire and guide other farmer groups across the UK.

By delivering scalable tools for climate adaptation, the project supports productivity, long-term resilience, and environmental stewardship in a catchment that sits beside a nationally significant protected site.